March 2014

The proposal is for the development of a new food spice consumer product. Currently there are no consumer products that fit this niche and it therefore represents a new product segment. The project requires investigation of the production technology solution and business case feasibility.